The University of Liverpool and Unilever UK Central Resources Limited KTP 22_23 R1

To develop tools and insights to measure and claim meaningful microbiome effects and their relationship to positive wellbeing.